The Virtual Engineer - Maintenance and Operational Management program for future food packaging

Milk is a common product found in nearly every household in the UK. Over 13 billion litres of it is bottled every year and the majority of it is purchased by the large supermarkets. Stork is a company which designs, manufactures and maintains milk filling machines worth over a million pounds. An individual breakdown can cost dairies over £50,000 which includes labour and parts for repairs but also lost production of milk.
This consortium will develop a prototype to analyse the milk filling machines for any early fault signs so that any maintenance work needed can be undertaken during scheduled hours. In addition, it will provide detailed recommendations of actions to be taken and automatically order spare parts so the machines can be repaired with the minimum of fuss.